Community-based assistance request system for self-isolating vulnerable persons.

The UK Government's response to the Covid-19 pandemic included the identification of individuals who were considered to be medically vulnerable to the virus and who were then advised to self-isolate at home for a period of time. In conjunction with this the Government asked for volunteers to provide help and assistance to these vulnerable persons. At the same time, throughout the country many local communities came together to help and support elderly and vulnerable persons and others who were self-isolating due to symptoms of the virus.

The aim of this project is to develop an easy to use system that enables vulnerable persons to request assistance from their community-based volunteer helpers. This solution will be functionally similar to the remote pendant-type systems that are widely used in community care but will not need any fixed equipment to be installed in the vulnerable person's house, the purchase of an ongoing mobile SIM contract or the availability of a phone line. This enables the system to be installed immediately and without any of the delays (and potential infection risks) associated with permanent equipment installations.

The proposed solution will use LPWAN (Low Power Wide Area Network) radio technology to transmit wireless signals from a vulnerable person's battery-powered personal 'help' button to long range Cloud-connected receiver units hosted by community volunteers in the local area. The solution will also provide an option for GPS positioning and a messaging system to immediately notify individual community volunteers of linked requests for assistance via SMS messages, email or voice calls.